Harnessing Large Foundation Models for Gene Regulatory Network Analysis in Plant Cells

Recent advances in deep learning and large foundation models have opened new avenues for understanding the complex regulatory mechanisms governing plant cellular responses. This project aims to leverage foundation models to integrate multi-modal sequencing data-including single-cell and single-nucleus RNA sequencing, bulk RNA sequencing, and chromatin accessibility assays-to construct accurate and dynamic gene regulatory networks (GRNs) in plants.
By systematically integrating these diverse data modalities, the project will:
Develop transformer-based architectures and self-supervised learning approaches to capture the intricate relationships between genes, transcription factors, and chromatin accessibility.
Create a unified deep learning framework that seamlessly fuses data from different sequencing techniques, enabling high-resolution insights into transcriptional regulation across different cell types and developmental stages.
Implement multi-modal learning strategies to infer regulatory interactions, predict transcriptional responses under environmental stress conditions, and identify key regulatory elements driving plant adaptation.
Validate model predictions through comparative analysis across different plant genotypes, phenotypes and experimental conditions, ensuring biological relevance and robustness.
Initially, the technology will be developed using barley as a model system, with the aim of extending the methodology to other crops. By providing a scalable and automated approach to plant regulatory genomics, this research will enhance our ability to identify key genetic regulators of stress responses, optimize breeding strategies, and improve agricultural sustainability in the face of climate change.
This project will establish a cutting-edge computational pipeline for plant systems biology, accelerating discoveries in gene regulation and functional genomics.